Birmingham City University and Renato Software Limited KTP 22_23 R1

To improve the efficiency and effectiveness in detecting online harms and threats for institutions bound by a duty of care to service users (eg schools) by developing linguistic analysis capabilities.